De Montfort University and Speed Plastics Limited

To develop an R&D capability, procedures and culture. To expand the in-house range of affordable healthcare solutions catering for the full spectrum responding to existing client demands and entering emerging markets.